Beyond the Binaries: Tracing Women's Autonomous Struggle in Bengali Periodicals (1863-1924)

Countless Bengali women writers like Rokeya Shekhawat Hossein and Kamini Kumari Gupta
voiced their dissent against the patriarchal codes of femininity that were imposed on them in the
19th century. To elevate the status of the 'antahpur', the inner/private domain of the Hindu life
ideologically presaged the 19th century Bhadralak's competence for national self-rule in colonial
Bengal. The reform project entailed popularization of antahpur education for women and
construction of a new femininity, characterized primarily by traditional feminine virtues for
which the periodical medium served as a vital instrument. A flurry of women's periodicals
started appearing in the Bengali literary scene to carry forward the nationalist agenda. A total of
twenty-one women's periodicals came into circulation from the latter half of the 19th century to
early 20th century.1
I have undertaken the project of looking at women's writings in fifteen of
these periodicals that were in circulation in Bengal from 1863-1924.